The potential to control insects and other organisms antagonistic to wheat by the up regulation of hydroxamic acids

Technical abstract
The overall objective of the project is to provide the grounding for durable resistance and/or control strategies for pests and pathogens and control of weeds while protecting the biodiversity in the wider environment by a reduction in synthetic toxicant application. Specifically, the combined approach will allow the overall hypothesis that increased levels of HA in wheat play an important role in the plants defence against pests and weeds to be tested. It will also produce a fundamental understanding of the gene expression underpinning production of high levels of HAs and will establish whether this pathway can be manipulated by predictable breeding processes allowing new genetic lines to be created that will be of value to the world wide breeding community. If successful, this pioneering strategy will open the possibility of manipulating other plant secondary metabolite pathways for the improvement of sustainable agriculture.